Development of advanced, highly corrosion resistant Coriolis mass flow meters (Adv-Flow)

In Adv-Flow we will develop the next generation of advanced, high temperature Coriolis mass flow meters. The large line size products that this project is targeting are particularly suited to the oil and gas, and chemical markets. The increasing demand for operation in demanding and challenging departments has created the opportunity for KROHNE to develop new product lines based on advanced materials. Our state of the art Coriolis flowmeters are recognised as being world leading with total annual sales of 18,000 of which 15,000 is from manufacturing based in the UK.

In order to meet this business need, we have identified that we must overcome the technical challenges associated with developing our product lines using new, highly corrosion resistant materials e.g. duplex, super duplex and hyper duplex stainless steels. To achieve this we have identified critical project partners Langley Alloys and TWI for their expertise in the base materials and vacuum brazing, which will significantly de-risk the project. The project will explore opportunities for innovation related to product design, alternative braze filler metal compositions and within the manufacturing process.

KROHNE has been particularly successful with its OPTIMASS 2000 line of large straight tube Coriolis meters. These offer a unique patented configuration that gives benefits to the end user in terms of installation envelope and low pressure drop. This benefits the end user in lower installation and pumping costs. Typically these are manufactured from standard stainless steels and we have identified an opportunity for new products with superior corrosion resistance.